The University of Leeds and MY Group Hull Limited KTP 24_25 R5

To develop novel methods in chemical and mechanical recycling for fibre-to-fibre recycling of health and safety garments, such as personal protection equipment. To reduce the environmental impact of waste processing.